An Innovative Online Delivery Service That Protects Customers During the Pandemic and Delivers Items 24–48 Times Faster Than Its Competitors.

DelivrMe Limited (DelivrMe) is a rapidly growing on-demand delivery SME based in the UK. It was founded by Zak Lloyd, a serial entrepreneur with experience building start-ups from zero to seven figures. DelivrMe is solving a substantial, unmet, sustainable innovation need by creating artificial intelligence software that automates the logistics of positioning delivery drivers. This could allow users to receive their orders 24--48 times faster and generate a year-5 post-project revenue of £216M.